ClariLid product development

We are developing a hand held automated treatment to perform eyelid hygiene. We have a
large global market and an innovative concept that is a step change in the current management of dry eye disease.